Electrical Storage Systems for Sustainable Uninterrupted Clean Energy and Water Supply to Hospitals and Communities in South Sudan

This is a combined ElectricalStorageSystem (ESS) and SolarWaterPumping project. It will supply 24/7 power and water to 2 hospitals and 1 school in selected countries. We are combining the service to the institution with community based water kiosks, and the earnings from water sales will pay for system upkeep and cover lifetime replacement costs.

The innovation of this project is to test the combination of different existing technologies to provide services with excellent social returns, and with a sustainable finance model included.

* Installing solar energy systems means schools and hospitals have uninterrupted daily energy; sufficient ESS capacity ensures 24/7 availability.
* Solar powered water pumping, with ESS backup, provides clean water 24/7, from multiple access points, supplying the local community as well as the schools and hospitals in this project.
* The erratic costs of running and maintaining diesel generators are eliminated by the minimal maintenance requirements, and these costs are covered by income from sales of water.

The project will be delivered in South Sudan. We have selected this country because of the implementation challenges posed due to recent socio-political activity, and because this is a place with the greatest need. This technology will be a model for hardest-to-reach countries and locations. Aptech has a strong presence in South Sudan, and is one of the few companies that has the capacity to implement this project in partnership with SVRG.

South Sudan has been devastated by war and disease. Access to clean energy and water is critical to the improvement of educational and medical services within South Sudan, where less than 50% of people have access to water resulting in low life expectancy and very high infant mortality rates.

Access to electricity and water in institutions in these countries is under 20% resulting in load sharing and power outages of at least 8 hours, which disrupt services.

We will monitor the impact of the project on the community and establish the sustainability and replicability of the system in additional institutions.

Aptech has consulted with both the government of South Sudan and local NGOs to identify institutions to launch this pilot project, and they are very supportive of our plans. Once we have proof of concept, we will present our findings to NGOs, private institutions, and the governments to promote the replication of the system, through collaborative partnerships, and to expand access to electricity and water for institutions all across each respective country.